Autonomous Skill Discovery for Hierarchical Reinforcement Learning

Reinforcement learning (RL) is a subfield of machine learning that involves an agent interacting with an observable environment in which the agent must learn what actions to take in order to maximize a numerical reward signal. Recent advancements in the field have demonstrated that these techniques show great promise in solving complex control and decision problems. However, current methods are limited by the computational complexity of the algorithms that suffer from a lack of scalability and issues with planning over long-time horizons. These limitations mean that although, in theory, RL would be well suited to complex real-world control tasks such as robotics, the computational complexity of the agents makes their application infeasible.

To address these issues hierarchal reinforcement learning (HRL) was introduced which decomposes the policy of an agent into a hierarchy of temporally abstract skills and behaviours. Each level of the hierarchy operates at a different timeframe to those below it, helping agents with long-term planning. The skills themselves are reusable in similar domains and tasks helping to improve the scalability of these agents. However, despite the potential advantages, there is currently no general algorithm for scalable hierarchal reinforcement learning. One reason is that it is difficult to identify what a useful skill is and how those skills can be assembled into a useful hierarchy of complex behaviours. As such the focus of this project will be to develop new methods for autonomous skill discovery. The resulting algorithms will then be applied to a real-world control task, such as robotics or a remote control car, in order to evaluate their viability in real-world domains. The expectation of this approach is that it should not only improve the scalability of an agent in these complex domains but also produce a policy that is more explainable. This is something that will be essential if these algorithms are to be used within the real world.